Photography and Seafaring: Making Visible Martime Bodies and Space of Comtemporary Trading

This project aims to produce new visual interpretations of maritime spaces and seafaring lives in the contemporary shipping industry.